An Outside-the-Box Approach that Integrates Robots into a Company’s Existing Warehouse Infrastructure, Enabling Them to Automate Their Processes at an Approachable Price Point

Wise Software (UK) Limited (OWRobotics) solves a currently unmet sustainable need for robotic warehouse automation. COVID-19 has increased this need due to the requirements of social distancing and other health and safety measures. Joe Daft (head of robotics), Steve Ridgley (technical director) and Greg Downey (robotics business consultant) comprise the core team of OWRobotics. Drawing on their combined decades of vital skills and experience, the company's automation hub will enable hundreds of warehouses to automate within their existing infrastructures. This cost-effective, rapid robotic automation solution will generate an estimated year-5 post-project revenue of £30M.